Dairy Animal Sensor Integrated Engineering

This project is a collaboration between Harper Adams University and three progressive British enterprises: sensor manufacturer IceRobotics, dairy consultancy Kingshay, and dairy company Dairy Crest. It will develop a comprehensive sensor-based engineering solution that enables dairy farmers to improve the health and welfare of their cows through timely and reliable alerting of health issues concerning individual animals, enabling them to take swift action to address animal health problems before they become more serious. The system will be designed to integrate as far as possible with existing farm systems and equipment, and will be fully accessible via mobile devices and over the internet. As well as system development, the project will involve field testing on research farms, economic validation on commercial herds, and various communication forums and events for the dairy farming community.